Adopting innovation whilst minimising noise disturbances from rail sites

**The Problem:**

Rail operations face increasing pressure to manage noise levels effectively, especially near residential areas. Noise pollution can lead to operational restrictions, complaints, and breaches of planning permits. Current noise management solutions rely on high-level estimations rather than accurate, real-time data, limiting their ability to mitigate noise impacts effectively.

AtmoCore's smart noise management system integrates real-time noise data collected from Class-1 sound level meters with existing site datasets, creating a complete noise profile of rail depots and test tracks. By continuously monitoring noise levels and mapping noise propagation, AtmoCore empowers rail operators to make data-driven decisions that minimise the impact on nearby communities.

**Innovation at Its Core:**

AtmoCore stands out by fusing real-world noise data with site-specific features, such as topography, to deliver more accurate and actionable insights. Our platform visualises noise propagation and identifies areas of concern, enabling the proactive deployment of mitigation strategies like noise barriers or design changes. This data-driven approach leads to more efficient and cost-effective noise management.

**Benefits to the Rail Industry:**

* Operational Continuity: By providing accurate noise data, AtmoCore ensures that rail operations remain compliant with noise regulations, avoiding costly operational delays or restrictions.
* Community Impact: The platform helps reduce noise complaints and improves relationships with local communities by ensuring that noise levels remain within acceptable limits.
* Cost-Effective Solutions: By identifying problem areas early, AtmoCore helps operators avoid expensive retrofitting and additional mitigation efforts after construction.
* Scalability: AtmoCore's noise management solution can be easily deployed across rail sites and adapted to different operational needs, ensuring flexibility and long-term value.

**The Atmo USP**

With proven expertise in data science and environmental management, Atmo is uniquely positioned to lead the rail industry's noise management efforts. Our ability to combine cutting-edge technology with deep domain knowledge delivers maximum value to rail operators, ensuring both operational efficiency and community satisfaction.